Epidemiology of Ranavirus in the UK, and experimental investigation of transmission dynamics in a multispecies host community.

Amphibians are now the most threatened vertebrate on Earth, with 40.7% of species globally threatened. The main driver of the decline in amphibian population size may be habitat loss, but it can be argued that extinctions are being primarily driven by disease. In the UK, the pathogen known to be causing declines in native amphibians is ranavirus. Globally ranavirus is affecting many different ectothermic hosts such as fish, reptiles and amphibians. This is in contrast to the UK where it has a comparatively narrow host range with only Rana Temporaria (Common frog) experiencing mass mortalities and population declines. Furthermore, ranavirus is known to cause disease in all life history stages across the globe but this does not appear to be happening in the UK, where only adult frogs are showing signs of ranavirosis. This study will attempt to understand how virus is accumulating in the wild, how transmission is occurring, what factors influence outcomes of disease and use experiments to test hypotheses within a controlled setting.